Modular Passive House

The desirable research supplier would be an architect who has a good design ethos, experience in sustainable building technologies and techniques, and is also keen to develop a modular zero carbon house concept.With the help and advice provided we hope to:-gain advice on the viability of the project-gain a better understanding of sustainable technologies and construction techniques-receive detailed thermal and cost analysis-develop an aesthetically pleasing contemporary architectural design